Band App Innovation

"Entertainment Nation UK was formed by myself and my partner Paul just under 3 years ago. In that short period of time we have established ourselves as one of the largest providers in the UK for bands to a wide range of events such as weddings and corporate events.
In order to progress our business we have come up with the idea to develop an app which would incorporate a number of innovative features which we believe will set us apart from our competition. The features we want the app to incorporate are as listed below:
• A booking feature which allows people to book and pay directly from the app.
• A catalogue of our bands including reviews and videos of their performances.
• A ‘request this’ feature where people can record a song and it will generate top results in terms of genre, offering bands that could either play that song or songs of that type.
• The final feature we are eager to incorporate is a social networking theme where our clients upload videos, pictures and comments. "